A Cross-National Study to Promote Democratic Dialogue on Social Media Using Generative Artificial Intelligence

Title: A Cross-National Study to Promote Democratic Dialogue on Social Media Using Generative Artificial Intelligence

Overview:

This project aims to understand how and why we discuss political issues online, with the aim of improving the quality of these discussions. The reason this is so important is that social media users frequently discuss political topics online---but these discussions often become uncivil, contentious, and unproductive. By using advanced computational methods and artificial intelligence, this research will test new ways to construct social media platforms in order to encourage healthy and productive conversations.

Goals:

Simulate Social Media Interactions: Using artificial intelligence, we will create clone social media environments that mimic real-world platforms. Using these platforms, we will simulate interactions under different conditions. These simulations will help identify how the different algorithms that are frequently used by social media companies affect online conversations.

Test New Algorithms: After simulations, we will run experiments with real social media users in the US, UK, and Brazil. We will test whether new algorithms can increase trust, reduce political polarization, and improve the quality of public debate.

Develop Recommendations: Based on our findings, we will provide suggestions for social media companies and policymakers on how to create better online environments for democratic dialogue.

Methodology:

Stage 1: Create simulated social media platforms using large language models (like ChatGPT) to imitate user behavior based on real survey data.

Stage 2: Conduct real-world tests where thousands of users interact on these platforms to see how different algorithms impact their discussions.

Stage 3: Compare the behaviour of the simulated users with real-world users to determine whether we can rely on such simulations to help improve social media platforms.

Impact:

The project aims to show how changing the way social media platforms operate can lead to more informed and respectful discussions among users. The ultimate goal is to enhance the role of social media in supporting democracy by fostering environments where diverse opinions can be shared and debated constructively.

Expected Outcomes:

- Innovative algorithms that promote democratic dialogue.
- Detailed reports and recommendations for improving social media platforms.
- Enhanced understanding of how online interactions can be improved to support healthy democratic processes.
- This research hopes to pave the way for social media platforms to become better spaces for public discussion, helping to build more informed and engaged societies.